Cranfield University and Contexis Limited KTP 22_23 R5

To embed knowledge and capabilities to transform and scale our business from predominantly being a consultancy business to being an innovative measurement and data acquisition analysis business that measures, understands and predicts human and organisational performance.